University of Strathclyde and Glenrath Farms Limited KTP 23_24 R3

To develop an intelligent collaborative robot system for smart farm manufacturing that will advance the manufacturing implementation of collaborative robots.